The Crystallography Collection: an online celebration of the development, practice and impact of crystallography.

To mark the Crystallography Centenary of the Braggs' Nobel Prize winning discovery in 1913, the Ri will create a unique online collection of multimedia resources telling the story of modern crystallography research and practice. Published on a specially commissioned micro-site, the Crystallography Collection will engage students of science, teachers and the science-interested general public with the subject of crystallography.

Working in partnership with a range of scientists and organisations, the Ri will create and curate a suite of free-to-access digital assets that explore different aspects of crystallography in the most accessible and engaging way possible. These resources will be presented online in a micro-site built on the existing technology stack of the popular Ri Channel (www.richannel.org) and released to coincide with activities around the 2013 Crystallography Centenary. The website will include a range of original video and audio production alongside further interactive tools allowing users to explore the development, cutting edge research and real-world applications of crystallography. Each set of online media will, ultimately, provide users with an increased understanding of what different atoms and elements are, and how they join together to make molecules.

A range of original multimedia content will be commissioned and produced by the Ri team, including:

- A series of short films combining high definition images from modern crystallography research with audio interviews from UK-based researchers;

- A second series of short films shot on location at crystallography research facilities across the UK to showcase cutting-edge crystallography techniques across the four pillars promoted by the British Crystallographic Association (Biological structures, Chemical, Industrial, Physical);

- Animated short films telling the story of crystallography and explaining the basic principles behind crystallography research;

- An interactive online game enabling users to experiment with crystallography techniques by working out the position of different atoms in a molecule from a series of images.

The website will include a variety of features including interactive timelines charting the development of crystallography research, image galleries, and an events calendar showcasing public events in the UK linked to the 2013 Crystallography Centenary. In addition, the site will contain a blog with posts from experts in the field, a 'Best of the web' video playlist featuring the best online videos exploring the subject of crystallography, and social media tools allowing users to comment and share content.

As new content is added throughout the life of the project, the Crystallography Collection website will become a growing online hub for Crystallography learning materials and will form a topical hub to access information, media and educational materials around both the 2013 Crystallography Centenary and the UN's International Year of Crystallography in 2014. Where possible, multimedia content will be published as "open educational resources" to be distributed free of charge.